MAXine AI: Chronic disease management by providing personalised daily care, real-time health monitoring, and actionable insights for clinicians

GNOSIS Health is transforming the management of chronic diseases, starting with Parkinson's, by providing real-time, personalised care through digital technology. At the heart of our approach is **MAXine**, an AI-powered virtual healthcare assistant designed to bridge the gaps in traditional healthcare systems and empower patients and clinicians.

Living with a chronic condition like Parkinson's can be overwhelming. Patients often experience tremors, stiffness, and fatigue, which can worsen over time. Despite these challenges, most patients only see their doctor for 30 minutes a year. This limited interaction means that many symptoms, medication side effects, or changes in health go unnoticed until they become serious problems. GNOSIS Health aims to change that.

**MAXine** is like having a virtual healthcare team in your pocket. Patients can interact with **MAXine** on smartphones, tablets, and smart speakers, asking questions, tracking symptoms, and receiving personalised advice. **MAXine** uses wearable devices to monitor heart rate, movement, and sleep. Combining this wearable data with conversations with **MAXine** allows doctors to understand what is happening with their patients. It provides insights to reduce hospital visits, optimise medications, and improve overall outcomes.

GNOSIS Health's mission is to make chronic disease management more accessible, efficient and impactful. By combining conversational AI with real-time data engagement, **MAXine** provides support while assisting doctors in delivering timely and targeted care. Looking ahead, GNOSIS plans to expand **MAXine**'s capabilities to other chronic conditions, bringing this type of support to patients across the globe. Our vision is to create a future where chronic diseases are managed seamlessly through continuous, proactive care---helping patients live healthier, fuller lives. With **MAXine**, GNOSIS Health is leading the way to a new era of healthcare.